Female journalists' experiences of gendered online harassment: Exploring the impact of organisational cultures

Female journalists' experiences of gendered online harassment: Exploring the impact of organisational cultures